Oxford Brookes University and Salvesen Insulated Frames Limited T/A Fusion Building Systems

To develop the efficiency and cost-effectiveness of the light gauge steel building system through engineering methodologies specific to thin walled steel sections.